Advanced transmission and e-drive for high value hybrid drive vehicles

hofer powertrain UK, Warwick Manufacturing Group at the University of Warwick, YASA Motors and a leading Automotive OEM have been awarded an APC grant to develop a premium, high performance driveline solution for application in future vehicle programmes.
The APC grant will support the development of a completely new generation of technically advanced driveline modules offering significantly improved CO2 figures for high performance vehicles.
It will also improve the UK’s development and production capability for advanced driveline solutions through the transfer of skills and research experience of transmission systems from hofer Germany to hofer UK as well as the development and productionisation of advanced axial flux e-motors by YASA Motors from their factory in Oxfordshire.